Bredon cohomology of groups

Description: The aim of the Ph.D. project is to investigate various properties of groups with respect to families of subgroups using Bredon cohomology of those groups for families of subgroups. Computing the Bredon cohomological dimensions and interpreting the lower dimensional Bredon cohomology of groups will be the main focus.